Sharing Voices: Youth and Community Media as Civic Engagement

Since the 1970s, participatory media projects targeting community groups deemed to be 'at-risk' have received a steadily increasing stream of government investment. Young people, in particular, have been considered key beneficiaries of projects justified based on the unique ability of media programmes to foster 'participation,' 'empowerment' or 'citizenship.' By inviting 'ordinary citizens' to 'have a voice' via participatory media technologies, policy-makers and funders each make claims about the transformative effects of using innovative technology for civic engagement. However, youth and community media projects also operate within a mass media environment that most often depicts young people and 'disadvantaged' communities in terms of violence and deviance.

My research provides both a micro-level ethnographic analysis of the technical, creative and social process of taking part in youth and community media projects, along with a macro-level political economic approach to the use of media technology as a policy oriented towards fostering public participation. My proposed ESRC postdoctoral fellowship will draw from two research projects, both my doctoral research on youth filmmaking and 'citizenship' and my subsequent research on community media and participatory design, and will enable me to update and disseminate the results of this research to both academic and practitioner user groups.

In order to do this, I have identified four central aims for this fellowship. Firstly, my aim is to develop, extend and deepen the extensive ethnographic research I have already undertaken on youth and community media, especially in light of the changing financial picture for Third Sector and cultural organisations in the UK since my May 2010 doctoral research completion. I will follow up with organisations and individuals who took part in my original body of research to find out how their practice has shifted in light of changing political and financial circumstances, especially the emergence of local civic participation as a key policy objective under the 'Big Society.' Second, I will disseminate the findings of my research to academic audiences through publications, conferences and workshops. Academics are a key beneficiary for this research, in particular within visual anthropology and visual sociology - both strong programmes at Goldsmiths. My research has both examined and utilised participatory video as research methodology, and I will deliver guest lectures and workshops for researchers to provide practical and ethical context for the use of this increasingly popular research tool.

Third, I will work with non-academic practitioner audiences to ensure my research is relevant and actionable by creating an executive summary of my work and written articles for practitioner and policy-oriented journals. Throughout the course of my research I have succeeded in developing close relationships with youth and community media funders and organisations based both institutionally and at the grass-roots level. This fellowship would enable me to capitalise on those relationships by holding a series of knowledge-exchange networking meetings to ensure that I am continuing to both benefit and learn from practitioners, policy-makers and young people. Fourth, I will use the opportunity of the postdoctoral fellowship to develop my academic career by writing proposals for future funding on the use of youth and community media as a method for civic engagement and public participation. My research uniquely grounds theoretical discussions of participatory media within the empirical reality of projects themselves, and supports the ESRC's on-going strategic interest in new technology, digital and social inclusion, and the interdisciplinary use of new methods in social science research. This fellowship would offer me the opportunity to impact not only academic understandings of youth and community media but also policy and practice.